Aspects of low dimensional topology

There are an array of tools which have been developed in order to understand 3- and 4-dimensional spaces. These include knot cohomologies, Heegaard-Floer homology, and various derivatives of each. This project will aim to understand and use these tools, both for concrete topological applications as well as achieving more theoretical understanding of their interdependence.